Satellite-Aided Technologies for advancing resilience - Guarding energy services under climate hazards, risks, and disasters (SAT-Guard)

The energy trilemma, which encompasses the balance between sustainability, security, and affordability, continues to present a formidable challenge within the UK's energy sector. As the cornerstone of future energy systems, the power grid is increasingly vulnerable to climate-related hazards such as storms, which pose a significant risk to the continuity of power supply and our communities. Additionally, the importance of addressing social equity and energy vulnerability cannot be overstated. The transition towards a sustainable energy system in the UK necessitates a comprehensive, equitable, and inclusive strategy that considers the environmental, economic, and social facets of future energy systems.

SAT-Guard project is committed to addressing these multifaceted challenges through the development of innovative Satellite-aided "Forecast-Flex-Fortify" mechanisms. These mechanisms are designed to proactively manage power grids, thereby minimising power outages, enabling flexible and socially-conscious energy management, and ensuring swift and efficient power supply restoration following hazards.

The specific objectives of SAT-Guard include:

The development of Climate/weather-informed Digital Twins (CIDTs) to facilitate precise monitoring of renewable distributed energy resources (DERs). These CIDTs will incorporate predictive analytics of DER generation and the impact of hazards, thereby enabling proactive grid management and enhanced resilience to natural hazards.
The development of flexible and socially-conscious energy management strategies to foster responsive and equitable energy communities. This will involve tailoring energy management methods to meet the unique needs of diverse communities.
The formulation of hazard-resilient satellite-assisted strategies for post-hazard restoration and coordination, aimed at reducing recovery times following disruptions.
The demonstration of the developed technologies within living labs to expedite their real-life impact. This will involve the integration of people, knowledge, resources, and systems to formulate effective responses to the climate change crisis.
Through these objectives, SAT-Guard project seeks to pioneer a path towards a resilient, equitable, and sustainable energy future for the UK.